Radiodeck

Internet radio has developed organically without agreed protocols, making distribution problematic for radio stations, and discovery a challenge for listeners. The generation of good quality, consistent metadata to describe internet radio content is key to solving this problem and unlocking the medium’s digital future. The output of RadioDeck was a toolkit comprising a browser-based Content Management System into which radio stations and audio producers publish live ‘linear’ or pre-produced ‘on-demand’ radio. The project objectives were:
1. Making radio discoverable: encouraging audio producers to create and align their metadata to make radio fully discoverable online, building on best practice.
2. Opening up a viable market place: growth in discovery of and listening to IP-delivered radio will lead to increased revenue flows across the value chain.
3. Democratising the medium: barriers to entry are lowered, allowing new entrants and plural voices, and stimulating innovation.
Some of the project’s outputs will be disseminated through a Creative Commons licence, with the toolkit’s open source status encouraging further evolution.